Automation of Neuro-Linguistic Programming methods using Artificial Intelligence to interpret unconscious thoughts and values for personal development

Our project is motivated by the opportunity for emerging technology to unlock new levels of workplace fulfilment and human potential, expanding specialist services hitherto limited to (and by) physical human interactions.

Our pioneering AI-driven platform will disrupt the way personal development is provided to individuals, unlocking benefits of proven neuroscientific practices to a wider audience. Employers will be able to provide reliable, affordable, personalised behavioural development tools to employees at different stages of their careers.

Our innovation involves developing and integrating multiple AI models to intelligently identify personal values and purpose. We aim to digitise Neuro-Linguistic-Programming (NLP) methods to help users become more self-aware by interpreting unconscious thoughts and behaviours.

Moving beyond personality profiling and emotion detection, we analyse language patterns and non-verbal cues to uncover insights into who you are as a person. This alone can be life-changing and is the first step in an effective personal development journey.

The industrial research project will focus on proof-of-concept development and research to prove feasibility, leveraging results as evidence to support commercial product development and engagements thereafter.

Our collaborative project team has a unique blend of diverse expertise across academia, industry, business and technology.

By digitising proven neuroscientific practices and behavioural development tools that harness personal motivations and self-awareness, we will elevate human consciousness, performance and potential.